Agreement in Welsh: syntax and its interfaces

I will research how agreement behaves in Middle, Modern Standard, and Present Day Spoken Welsh, and what this can tell us about how language works. In particular, I will be looking at how this data can enhance our understanding of Lexical Functional Grammar (LFG).

Agreement in Welsh is interesting from a theoretical perspective because it has the potential to inform our understanding of the interfaces between different aspects of human language generally, especially prosody and syntax. For example, unusually, in Modern Standard Welsh, only pronouns and not nouns trigger agreement. Furthermore, the prosodic behaviour of the pronouns (that is, whether the pronoun is stressed or not) may also be relevant to whether or not agreement is triggered. In the history of Welsh, other details have been relevant in determining the triggering of agreement; for example, in Middle Welsh, information structure status. My work will be important in establishing the facts of the Welsh data, and then in bringing these facts to the attention of other theoretical linguists.

Welsh is an understudied language compared to the likes of English or Latin, and so this data has received relatively little attention within the field of theoretical linguistics. My research comes at a particularly relevant time, as the prosody-syntax interface in an active area of research, within LFG and beyond. I will be the first to work on the prosody-syntax interface in Welsh in LFG. Other interfaces are also a central focus within LFG.

In order to investigate my research questions, I will be gathering data on the behaviour of agreement at different stages of the Welsh language, and then using this to model data each stage of the language within LFG. Much of the existing work on Welsh syntax focuses on Literary Welsh (e.g. Sadler, 1988), a heavily prescribed variety, despite the supremacy of spoken, natural language in theoretical linguistics. My MPhil thesis concentrated on Modern Welsh agreement, but some literature suggests that agreement marking in Present Day Welsh is quite different to Modern Welsh, and that agreement is in decline (Borsley et al., 2007; Willis 2017). I will use corpora and statistical analysis to create a quantitative picture of the behaviour of agreement in Present Day Welsh. I will also generate my own experimental data by gathering grammaticality judgements on audio recordings of Welsh sentences containing different agreement behaviour. Furthermore, because of the relevance of pronouns and their prosody, I will carry out phonetic experiments on present-day Welsh in order to establish the prosodic behaviour of different pronouns. This addresses a gap in the existing literature on Welsh agreement and also on pronominal prosody. These experiments will involve recording Welsh speakers producing both strong and weak pronouns, in different contexts, and then analysing these productions using phonetics software. For my investigations on Modern and Middle Welsh agreement, I will use secondary sources such as Jones (2013), King (2016), Plein (2018), Wratil (2014) and Willis (2014).
Once I have established the relevant data for each stage of the language, I can then model each stage within an LFG framework, hopefully shedding further insight on interfaces within LFG. The Welsh data will therefore provide me with an empirical base from which to develop theories of interfaces between syntax and other modules of language. Studying these interfaces in a particular language, such as Welsh, can help inform the theory as a whole, which aims to be able to account for all human languages. My analysis will develop the analytical tools of LFG and our understanding of the theoretical concepts. In these ways, I will enhance our knowledge of Welsh, as well as providing a basis from which to investigate interfaces in LFG.